An Institutional History of Internal Communication in the United Kingdom

Internal communication does more than transfer information, it infuses organizations with meaning. This 3-year research programme traces the history of internal communication in the UK. As a specialized activity internal comms originates from company magazines in the late 19th century. Since then magazines have morphed into complex systems of intranets, emails, internal social media, company newsletters, road shows, briefing groups, huddles, blogs and roadshows. It is estimated that around 45k professionals are currently engaged in internal communication.

The history of internal communication will be studied through the archives of 14 prominent organisations, where research access has been secured: BBC; Boots; British Airways; British Army; British Rail; Cadbury; GlaxoSmithKline; HSBC; John Lewis; National Coal Board; Prudential Insurance; Royal Mail; Shell; and Unilever.

In addition the archives for 5 professional bodies and a leading consultancy will be used: AB Communications, which provides internal comms for prominent global and UK organisations; Chartered Institute of Marketing; Chartered Institute of Personnel and Development; Chartered Institute of Public Relations; Institute of Internal Communication; and the Industrial Society. The British Library, which has extensive historical holdings of internal comms, has also agreed to assist with disseminating findings from the research.

The changing form and content of internal comms will be mapped, tracing the transformation of the magazine format into the contemporary system of internal comms that aims at enhancing employee engagement, voice, and corporate identity. Discussions about the role of communication will be examined in documents such as minutes from board meetings and reports. Internal comms practitioners and company archivists theorise their own practices. The discourses of practitioners and their relation to actual practices will be examined through communications produced by professional bodies and consultants.

Historians accept that nations have been imagined as communities through national newspapers and television channels. Corporations can also be seen as communities that have been imagined through internal comms. Three discourses of imagined communities have legitimated both organisations and the role of internal comms: esprit de corps, where the corporation is imagined as an extended family or military unit; brand community, where employees are imagined as part of community with consumers; and democratic polity, where the employees are imagined as citizens with internal comms as a free press holding government to account. The discourse of brand communities is now predominant, but the interplay between these discourses will be examined throughout the 20th century.

Management scholars refer to the instrumental use of the past by corporations as "rhetorical history", which is usually studied in relation to uses of the past in the present for external marketing communication with customers. But references to the past featured in company magazines almost from the outset. The research will produce an account of how rhetorical history has been used in the past both to legitimate organisations to their employees, and to legitimate the role of internal comms.

This research program will produce a theoretically informed history of internal comms as a reference point for contemporary debates, such as the response of organisations to the coronavirus pandemic. Company archivists will be interested in how their work informs internal comms, and how internal comms constitutes archives. The internal comms profession will be enhanced by historical debate, and organisations will be interested in finding out what made for effective internal comms in the past. As the wider public consists of many current and former members of large organisations, there will be general interest in remembering how these bodies communicated with their members in the past.